Genetic modulation of surface coat variation in Caenorhabditis elegans and its applicability to bacterial pathogenesis of plant parasitic nematodes

Technical abstract
This project aims at identifying and characterising genes that lead to changes in the cuticle of Caenorhabditis elegans that affect sensitively to the bacterium Microbacterium nematophilum and seeing if similar genes are present in plant parasitic nematodes that relate to the sensitivity of plant parasitic nematodes to Pasteuria penetrans. Understanding the genetics of cuticle variation in relationship to Pasteuria pathogenesis will help in the deployment of strains of Pasteuria that can suppress plant parasitic nematode pests and act as a biological control agent as an alternative to using chemical pesticides. Therefore this project aims to identify surface coat genes of the cuticle of Caenorhabdiits elegans that confer resistance to bacterial infection and identify homologous genes in plant parasitic nematodes that are involved in the pathogenicity of Pasteuria penetrans to plant parasitic nematodes. Objectives: 1) Isolation of EMS-induced mutants resistant to M. nematophilum infection; 2) Genetic characterisation of new surface coat genes involved in bacterial pathogenesis by cloning and mapping; 3) Phenotype characterisation: growth in presence and absence of pathogen, lectin staining, cuticle fragility; 4) Screening for presence of homologous genes in plant parasitic nematodes of known susceptibilites to Pasteuria penetrans infection to identify genes involved in endospore attachment.